The Archaeology of Hidden Identity: The Case of a Female Burial from Lowbury Hill

This multidisciplinary project seeks to re-interpret the remains of a woman discovered in the wall of the Romano-British temple found at Lowbury Hill in 1913-14. The original interpretation of her role as a 'foundation' deposit, then as a body inserted in a 'robber' trench, has been brought into question by a 1990s radio-carbon analysis that contextualised her within the early medieval period (c 550-650 CE). The nearly complete female skeleton was displayed by the early 1920s at University College Reading's Museum of Archaeology and History, alongside the male Anglo-Saxon warrior found in the adjacent barrow. We seek an understanding of her deposition and relation to both the Romano-British temple and Anglo-Saxon barrow at Lowbury Hill. Her case is important not only for History and Archaeology but also in Gender Studies, regarding both her role in the Roman and/or Anglo-Saxon periods and her later history as a 'forgotten women' overlooked in favour of her more 'decorated' male 'neighbour'.

This studentship is funded by the Arts & Humanities Research Council through the South, West & Wales Doctoral Training Partnership (SWW DTP). It is co-supervised by Prof. Amy C. Smith, University of Reading and Dr Sophie Beckett, Cranfield University in partnership with Angie Bolton, Oxfordshire Museums Service.